University of Sussex And Leatherhead Food International Limited

To specify and standardise test battery required to examine effects of food ingredients on appetite, mood and cognition. To develop and program a multiple functionality 'App' that can be used to rate satiety, mood and cognitive performance within human intervention studies.